Unsupervised Machine Learning for the Inference and Rehabilitation of Cortical Injury in Stroke Patients

We are proposing the development of a new type of human-computer interface (HCI) that can model intracerebral pathology and plasticity using the easily-accessed peripheral nervous system. Surface electomyography (sEMG) remains the only clinically practical modality for tracking day-to-day neurological change over a week-to-month timespan. Such a system would exploit our expertise in unsupervised machine learning for neurophysiological time series processing, including recent work in integrating blind source separation techniques within a deep learning framework. High density (HD) sEMG signal will be decomposed into constituent spinal motor neuron activity and then used to make inferences of cortical output. This output would then be used to develop a novel biomarker for tracking rehabilitation. Furthermore, the motor intention contained within this signal can be further exploited to drive a feedback device, in order to facilitate the necessary plastic changes that are required for functional rehabilitation.